Alliance Casting European Development Centre (ACE-DC)

The project will develop and launch innovative products and casting technology for vehicle components.

Applied technology will centre on the development of lighter and stronger cylinder heads resulting in better fuel consumption, reduced emissions, and improved power to weight ratios. The products will be used both in the UK and exported globally. A key part of the project will be the expertise provided by each consortium member: Brunel University's research and expertise in melt conditioning and liquid metal engineering; HAUK will provide advanced core-making technology including inorganic 3D core printing technology; Lighthouse systems will develop a new mobile application (HTML5) to access their data integration and Manufacturing Execution Systems (MES) for OEE and quality management; Beta Technology Limited will support industrialisation and commercialisation assessments.

The proposal will create 23 jobs, and safeguard a further 153.